Analysis of Xenopus Np95 during the cell cycle and in DNA damage responses

DNA is constantly subjected to damage caused by a wide variety of different factors. If this damage is left unrepaired then mutations can arise. If allowed to persist these mutations can lead to a loss of genome integrity. In order to protect the genome, cells have evolved mechanisms to prevent DNA damage or problems encountered during DNA replication from generating mutations. These mechanisms collectively known as DNA damage responses, detect damaged DNA or stalled DNA replication and can initiate a series of responses such as DNA repair, cell cycle arrest (allows time for repair), or if damage is too extensive, programmed cell death (apoptosis). Failure of DNA damage response pathways have been implicated in the development of cancer and in several human genetic diseases associated with a predisposition to cancer as well as developmental and neurological abnormalities. Understanding how these pathways operate and impinge on other cellular processes is therefore vital if human diseases such as cancer and many human developmental abnormalities are to be understood. Using cell-free extracts of amphibian eggs that recreate cell cycle events in the test tube we will study the role of a nuclear protein known as Np95. Np95 is upregulated in many types of cancer cell and cells lacking Np95 protein are highly sensitive to DNA damaging agents and drugs that inhibit DNA replication. These observations suggests that Np95 is also necessary for efficient DNA damage responses. We will use the Xenopus cell-free extract system to determine how and when Np95 function is required during the cell cycle and whether removing Np95 from egg extracts affects the cellular response to DNA damage.

Technical abstract
Nuclear protein 95 (Np95), first identified in the mouse, is a nuclear protein restricted to proliferating cells. It is upregulated in transformed cells, cells treated with tumour promotors and human cancers and absent from quiescent cells. Overexpression of the human protein overcomes cell contact inhibition. Mouse ES cells lacking Np95 (Np95-/-) show increased sensitivity to DNA damaging agents and hydroxyurea, phenotypes resembling those of cells with disrupted ATR/Chk1 mediated checkpoint pathways. Np95 is one of two closely related genes conserved in mammals, both showing ubiquitin E3 ligase activity in vitro, consistent with the presence of a conserved RING domain. Another conserved domain is required for mouse Np95 binding to substrate histone. The limited information available on Np95 is consistent with it having a role in chromatin organisation to allow effective checkpoint responses to different damage stimuli. Though core checkpoint components become chromatin associated in response to perturbations, how chromatin organisation influences this is not understood. We have shown that XNp95 associates with chromatin in a replication-dependent manner and through immunodepletion studies, that Np95 is required for efficient DNA replication. We will use Xenopus egg extracts to determine how XNp95 contributes to efficient DNA replication and checkpoint responses and to assess the contribution of histone ubiquitination to XNp95 function.